A revolutionary, regtech solution utilising AI to reduce regulatory compliance costs by 10x and save customers an average of £250,000 a year

A significant proportion of organisations lose profits, potential business, or completely fail due to the complexity of compliance regulation, and the financial burden they face trying to keep up with changing compliance regulations. The COVID-19 pandemic has further exacerbated these existing challenges as compliance regulations are changing at a significantly increased rate, resulting in increased costs for companies during a time when the economy is struggling. Fiume, founded by Mirko Bernardoni and Michael Seddon, aims to provide a regtech-powered and AI vectorised query system to aid compliance in the regulatory sector.